Digital Midsummer Interactive Theatre App

Engaging audiences in an alternative theatre experience from their own homes. Using theatre design features and Augmented-Reality techniques, the new "Immersive Theatre App" will allow audiences to engage and interact with theatre during the pandemic. The Immersive Theatre App will allow audiences to test their own creativity and engage with the process of theatre making, by taking them through the steps of creating their own production of "A Midsummer Night's Dream." From set, costume, lighting and sound, the user can experience creating their own show, with top tips from industry professionals. Then sit back and relax to watch a scene with all your own choices in beautiful augmented reality. A theatre in your living room.